Social and co-evolutionary dynamics of mating behaviour and parental care

Mating and parental investment are key factors in determining the life history of an organism. A recent survey of empirical research suggests that despite a long history of interest and investigation, support for predicted relationships between mating behaviour and patterns of parental investment is poor. For example, males are predicted to decrease their parental effort in response to a decrease in their paternity if there are opportunities for higher paternity in the future, and females are expected to choose males based on male traits that indicate his fitness. However, neither of these predictions have firm empirical support. Consequently the explanatory power of the current conceptual framework relies upon post-hoc explanations rather than being able to generate a priori predictions.

The likely reason for this is that the components of the relationship between mating and parental care that are important, such as conflict between the sexes over the amount of care to provide and parent-offspring behaviours, have been studied independently without considering their interactions (i.e. without considering social and co-evolutionary feedback loops). To be able to predict the evolution of patterns of mating behaviour and parental investment (and therefore mating systems and the life-histories of organisms) requires an understanding of how the behaviour of each family member is affected by the behaviour of the other members of the family.

Here we propose to use artificial selection to test how female mating behaviour co-evolves with male care, trades-off with maternal care and influences parent-offspring relationships. In particular we will examine how these feedback loops affect or interact with the existing genetic correlations between the sexes. Such a co-evolutionary approach is essential to gain a more complete understanding of the dynamics underlying life-history evolution. We will pursue this research in the burying beetle Nicrophorus vespilloides, where we have considerable preliminary and background research on patterns of inheritance, social interactions, and behaviour.

Consequently our overall objective is to test experimentally how evolution of repeated mating behaviour of female Nicrophorus vespilloides beetles affects the (co)evolution of traits involved in parental care and mating behaviour. Our proposed work examines the importance of social interactions among individuals in determining the co-evolutionary relationship between mating and parental care behaviours, from which mating systems and associated life-history traits of organisms arise as emergent properties. Our work will therefore form an important stepping stone towards the development of a new paradigm for understanding the evolution of mating systems and life-history traits of organisms based on behavioural interactions among family members.

Potential impact
Who will benefit from this research?
While this research is fully within the response mode, and therefore not directed toward specific clientele, we believe that there are general (non-scientific) beneficiaries to our work. The main targets for knowledge arising from this research, apart from other scientists, will be schools and students and the general public interested in science, behaviour, inheritance and evolution. These are perennially popular topics for society and the general public. The socio-economic impact for this work will be qualitative, rather than quantitative, and mostly involve human capital and outreach. Outreach will be actively pursued and occur at multiple levels including that directed to professionals, primary and secondary education teachers and their students.

How will they benefit from this research?

Advancement of knowledge and public engagement with science - The highly influential Economics of Ecosystems and Biodiversity (TEEB) report published by the UN in October 2010, which was widely reported in the media, highlighted the global economic and societal benefits of biodiversity (www.teebweb.org). Understanding how best to manage and maintain biodiversity requires an understanding of the evolutionary processes that shape biodiversity. The general subject of this proposal, the evolution of life-histories, is a key component to understanding the mechanisms of evolution. For example, the recognition that evolution often occurs over much shorter timescales than previously realised has illuminated problems in the conservation and management of biodiversity such as over-harvesting of fish stocks and the threat of invasive species, which directly affect human health, wealth and well-being. Recent research showing that population and even ecosystem dynamics can be affected by how individuals interact with one another highlights the need for greater understanding of the co-evolutionary processes underlying the life-histories of species, as our proposal aims to do. We hope that by providing a wider appreciation of the importance of evolutionary processes in the maintenance and dynamics of biodiversity through targeted interactions with schools and the general public we will therefore be able to advance knowledge and enhance the public engagement with this important area of science.

One of the oldest debates in research on behaviour is that over "nature versus nurture", going back to at least Darwin's time. For example, Francis Galton invented regression specifically to address this issue. Thus, although our proposed research is "blue skies" - that is, it is hypothesis driven but addressing a general hypothesis that is not directed as a specific application - we hope that like Galton's contribution of regression, there will be spin-offs from our research that have wide-ranging and fundamental applications. We cannot predict this, of course, but it is now a truism that the majority of economically important benefits of government sponsored research come from unexpected added value of research rather than directed outputs.

Human Capital - Human capital will be developed by training the PDRA and by engaging undergraduates directly in the research through existing training modules at Exeter. Exeter is committed to ensuring that researchers and students develop skills to match career paths by implementing a variety of training programmes. Exeter has a formal mentoring scheme for PDRAs, a formal yearly review process, and frequent training and development opportunities including training in teaching. The PDRA will be especially skilled in dealing with and communicating large and complex datasets. Perhaps the most widely transferable and important skill that this project will provide is the ability to successfully communicate complex ideas to a lay audience - a skill that is vital in all areas of employment.